Exploring market potentials and global collaboration opportunities for a disruptive silicon carbide converter technology, SiCtronic, for offshore wind

This project will be a stepping-stone in the exploitation of a potentially disruptive Silicon Carbide (SiC) power-

electronics converter technology for offshore wind applications through conducting a thorough market analysis

and identifying potential partners and customers. Camtronics have developed a compact ultra-efficient low-cost

SiC converter technology, SiCtronic that can reduce the levelised cost of energy (LCOE) for offshore wind by 4.6

to 9.8%. SiCtronic can operate at substantially higher voltages and switching frequencies, making wind turbine

converters exceptionally lighter and more compact and efficient. The technology can also find applications in

photovoltaics and electric vehicles (EVs).